Feasibility of applying a novel virus like particle technology to an innovative RSV vaccine .

This project will assess the feasibility of generating a vaccine technology platform using a novel virus- like particle (VLP) approach. Such a platform could be used to produce a range of highly effective yet safe vaccines that are rapid to respond to virus change, scalable and relatively cheap to manufacture compared to conventional killed virus vaccines. We will evaluate the feasibility of our approach in the context of Respiratory Syncytial Virus (RSV) - the primary cause of serious respiratory disease in infants and young children worldwide and increasingly recognised as a significant pathogen in elderly and other at risk populations.